'Starlight' - Retrofit Solar Panels for Streetlights

'Starlight' - A range of organically styled retrofit carbon saving Solar Photovoltaic electricity generation modules for Streetlights.An intuitive of sustainable technology, substantial potential earnings, carbon saving and an ongoing development programme. With worldwide sales potential for civic and private use. Motivated by a combination of the need to identify and refine new application areas for solar photovoltaic products, the escalating cost of energy and the economic crisis which has prompted councils to debate turning streetlights off after midnight. Local authorities are required to implement carbon saving plans and this application could contribute significantly.So please see this link to our teaser video:http://www.youtube.com/embed/3EFieJ0X6Bs?rel=0